AM SimTools

Creation of an engineering methodology to predict and optimise anisotropic structural performance of Fused Filament Fabrication (FFF) end use parts incorporating the digital as-manufactured information.